Advancing 3D Fuel Mapping for Wildfire Behaviour and Risk Mitigation Modelling

Wildfires are a natural phenomenon in many regions of the world (e.g. the boreal and temperate North America or the Mediterranean Basin) but, in others (e.g. Atlantic Europe), they are mostly human-caused. Irrespective of their origin, wildfires burn, on average, an area equivalent to about 20 times the size of the UK every year. When they burn through populated areas they can be deadly. For example, in 2018, they resulted in 100 deaths in Greece, 99 in Portugal, and 104 in California alone. In the UK, fires have to date rarely resulted in losses of life but, on average, ~£55M are spent annually in wildfire responses and they have threatened infrastructures and communities (e.g. several wildfires last summer led to evacuations). A combination of climate and land use changes is already increasing wildfire risk in many areas, both inside and outside the UK, and this trend is expected to worsen. In order to develop more effective tools for mitigating and fighting extreme wildfires, we need to advance our ability to understand, predict and, where possible, control fire behaviour.

In this project we aim to improve understanding and mitigation of wildland fire by advancing wildfire behaviour model capabilities through the development of new automated methods (algorithms) to implement, for the first time, ground-breaking real 3D fuel data into physics-based wildfire behaviour models. These models are the most advanced in terms of their ability to forecast fire behaviour, but they remain constrained by the lack of detailed fuel input information to work with (i.e. the amount and structure of live and dead vegetation susceptible to burn).

The advancement we aim to deliver will provide a step-change in physical fire modelling capabilities. The new algorithms will be implemented in the powerful fuel models FUEL3D and STANDFIRE, which provide fuels inputs for the physics-based fire behaviour models FIRETEC and WFDS. We will apply these to forest stands that typify some of the most common flammable conifer forests in the UK, NW Europe and North America. The algorithms produced will be made publicly available and, therefore, can be adapted and applied to many other forest types around the world.

Three-dimensional fuel datasets will be acquired in field campaigns using a range of state-of-the-art laser scanning (terrestrial, wearable and aerial UAV-based laser scanners) and 'Structure from Motion' methods, with traditional fuel inventory measurements being carried out for comparison and model validation. Our case studies will focus on conifer stands in England, Scotland, Wales and the US. In the UK, conifer forests comprise half of the UK's 3.2 Mill. ha of forested land, and they have the greatest potential for crown fires, which spread along treetops and are the most dangerous and challenging to fight. In the US, the work will include real forest fires, carried out for research purposes, which will provide valuable fire behaviour and fuel consumption datasets to validate the improved fuel and fire models.

Fire behaviour depends on weather, topography, and on the type and amount of vegetation fuels, with the latter being the only factor that can be meaningfully influenced through management efforts. By managing fuels, we can reduce the risk of extreme fire behaviour and its impacts. Our project provides a novel approach for designing and testing of 'virtual fuel treatments' aimed at decreasing fuel hazard and, thus, fire risk, under current and predicted future climatic and land use scenarios. The involvement of key UK end-users (Forestry Commission, Met Office, Natural Resources Wales and South Wales Fire & Rescue Service) as partners will maximise the applicability and impact of the project's outputs. The novel 3D fuel data and algorithms will also present a major advance for other forestry applications (e.g. forestry inventory, timber forecasting, forest carbon budgeting, ecosystem services assessment).

Potential impact
The ability to predict the behaviour and impacts of wildfires is essential to enable effective wildfire mitigation efforts. The need for further advances in these capabilities is obvious in fire-prone regions where wildfires frequently take a toll on both environmental and societal values, often including the tragic losses of lives. Many countries, such as the UK, where fire impacts are currently less extreme, are expected to see an increase in fire risk due to climate and land changes, yet their wildfire-fighting and mitigation capabilities have remained very limited. This project will therefore fill an important gap. It combines fundamental and applied research and maximises its impact by involving end-users from the outset as project partners, and by including effective pathways for delivering outcomes to the wider academic, end-user and general public communities.

Specifically, the main project beneficiaries are:

SCIENTIFIC AND ACADEMIC BENEFICIARIES: the project outcomes (algorithms, fuel and fire evaluation datasets, and fire risk modelled scenarios) will be freely available; published in golden open access publications and incorporated in the STANDFIRE modelling tool that is freely available at https://standfire.readthedocs.io (website maintained by the USFS). They will provide critical information to researchers in fuel characterization, fire behaviour and fire risk, and, whilst not an essential focus of this project, they will be also relevant to air quality researchers (fire smoke modelling) and to researchers in other areas of forestry and ecology where state-of-the-art 3D fuel information is of great value (e.g. forest carbon budgeting, forestry inventories, ecosystem services assessment).

FOREST MANAGERS, FIRE-FIGHTERS AND POLICY MAKERS: the project will advance tools for fire behaviour and risk modelling and, for our case study forests, will generate fire risk simulations for current and anticipated future climate and forest management scenarios. This is highly valuable for informing policies regarding forest management and fire-fighting in order to promote more effective control of fuel hazards. This is a 'key action' identified in the UK National Adaptation Program that informs the DEFRA's UK Climate Change Risk Assessment (https://assets.publishing.service.gov.uk/government/uploads/system/uploads/attachment_data/file/727252/national-adaptation-programme-2018.pdf).

To maximize impact for end-users, this project includes several of them as project partners (Forestry Commission, National Resource Wales, Met Office and South Wales Fire & Rescue Service). They will be directly involved in identifying the climate and forest management scenarios used in the 'Fire Risk Assessment Work Package' (WP6 in the Case for Support). They will also be part of the project Advisory group that will meet every 6 months. In addition, the delivered advances in the STANDFIRE and FUEL3D fuel models, and the consequent improvement of the outputs of the FIRETEC and WFDS fire models, will have internationally applicability as these are already used in US and parts of Europe to inform fire mitigation strategies and wider forest management practices (e.g. http://capsis.cirad.fr/capsis/help/fireparadox). STANDFIRE is open access and has a very friendly end-user interface. We have scheduled a workshop to introduce this tool to more end-users, such as the UK project partners.

PUBLIC ENGAGEMENT: The education and involvement of the wider society is critical to reduce fire-induced risks. To that end, we have planned several "Fire Awareness" outreach activities, some for the general public and others targeted specifically to youths. Targeting the young public is especially relevant in South Wales, where a large proportion of wildfires are started by youths. We will also take advantage of wider dissemination opportunities via general media and social media, where our team has an excellent track-record (see Pathways to Impact).